Thermodynamically Efficient Heat EXchangers - TEHEX

TEHEx aims to transform the economics of waste heat recovery (WHR) for electricity generation by moving the

calculation point of where low grade heat becomes economic, and to provide an enabling technology wherever

'boiling heat transfer' is used in energy processes. More efficient and lower cost heat exchangers would extend

WHR growth to less economic sources and be an enabler for the vast resources of geothermal (the ‘Cinderella’

of renewables) and long-term the nascent river and ocean thermal energy conversion (OTEC). A major UK

company Heatric, exporting >£100m of world-beating heat exchangers, has identified Oxford nanoSystems as

an SME with a unique coatings technology which could cement and grow the UK's lead in advanced heat

exchange technology. Improved performance would allow Heatric to continue its recent strong growth in sales

and employment and allow it to create new markets by the innovative combination of its unique 'Printed

Circuit' heat exchanger design, ONS's 'boiling enhancement' coating technology and academic expertise from

leading universities. Technology developed could find significant application in other areas of energy efficiency